Keele PATT Linked Grant

Our understanding of the Universe is entirely dependent on what we observe. This work will enable Keele astronomers to travel to world-class observing facilities to support their research into extra-solar planets, star formation and evolution, stellar explosions, star clusters, binary stars, and stellar ecology in our own Galaxy and nearby galaxies.